Biochar absorption mats for the reduction of ammonia emissions from agricultural practices

**Ammonia emissions** are harmful to natural habitats and our rivers and lakes, as well as to human health, with 87% of the UK's ammonia emissions coming from farming. The Government has committed to reducing ammonia emissions by 16% reduction of 2005 levels by 2030\. The project proposes a solution to **minimalize ammonia** (and other forms of "unused nitrogen") by the combination of two products, _**engineered biochar**_ and _**ply matting**_. Separately, both have a competition to a greater or lesser extent, but the final product has no direct competition due to the specific nature of production (using NH3-loaded feedstock for the char) and the purpose of binding NH3 and other harmful compounds while sequestering carbon. **Biochar** is considered as a double green revolution, serving both carbon sequestration (storage of carbon in the soil and reduction of carbon in the atmosphere) and soil amendment purposes. After some chemical or physical activation, biochar can be used as an excellent absorbent/adsorbent material. In combination with **geotextiles**, biochar can be used for the production of **absorption ply mats** used in different **agricultural practices**. Parallel to the R&D works (biochar production from agricultural waste streams via pyrolysis, fabrication and testing of ply absorption mats "prototype", additional desk studies will be performed including: (1) Literature review for biochar production (from biomass and chicken litter) and its engineering (activation for absorption studies); and (2) Assessment of scaling up routes ("prototype to product") and assessment of the potential market.